Digital PCR: A new approach for measuring microbial contamination for planetary protection.

Understanding microbial contamination is crucial for ensuring the accuracy of scientific investigations for both outward and backward missions aimed at detecting life/habitability. Our project aims to expand on previous STFC-funded research to develop a highly sensitive (>99%) method for measuring microbial contamination using molecular techniques. This innovative approach will help bolster the UK's leadership in planetary protection and astrobiology and offer commercial services to support space agencies such as ESA and NASA, as well as industry.
According to the Outer Space Treaty, we are required to safeguard the integrity of scientific research on Mars and the Earth's biosphere from harmful contamination. The current standard method for measuring microbial contamination detects less than 1% of known microorganisms, which leads to an underestimation of contamination levels. This is particularly concerning for NASA's and ESA's ambitious Mars Sample Return (MSR) mission, where underestimating contamination could result in false positive detection of life when analysing samples returned from Mars to Earth.
Our project seeks to adapt molecular-based techniques commonly used in medical diagnostics to create a sensitive approach for quantifying microbial contamination. Leveraging the OU's expertise in characterising microorganisms in extreme environments, our approach will provide crucial information on terrestrial contamination of samples returned to Earth, thus supporting future scientific investigations. Our specific objectives are as follows: 1) develop a sensitive nucleic acid assay to quantify microbial contamination; 2) optimise the assay to differentiate between living and dead microorganisms; 3) compare the assay's effectiveness to industrial standards; and 4) provide training and commercial services for the space sector.
This project is particularly timely, as the UK is leading the development of the Double-Walled Isolator (DWI) qualification model to safely handle, analyse, and curate material returned from Mars within the Sample Receiving Facility. This project will solidify the UK's leading role in planetary protection, aligning with the UK's aspiration to lead global regulation and standard setting for sustainable space activities, as outlined in the National Space Strategy.